ChapARone: No-code Augmented Reality CMS with location-based WebAR/AR for Stations

ChapARone is an end-to-end Augmented Reality accessibility tool, to help disabled passengers when travelling by train. It starts with a user-friendly no-code Content Management Platform which means station staff can upload and control information, all around the station, at the click of a button. And it ends with the passenger getting information all over the station. So now, you don't have to watch the Information board to check for delays or changes to platforms -- all that information will be available by accessing a web of multiple AR-points, and Accessible QR codes, in every part of the station.

It's designed to improve accessibility for people with disabilities, but it'll make travel more convenient, more pleasurable for everyone. Passengers will be able to access AR moments station-wide, on their own smartphones, to trigger location-relevant information, fun activities and way-finding facilitation. The AR might be pop-up texts, videos, infographics, or even a companion avatar, to mediate the rail-journey for you, give information, or even interact with fun stories.

And the brilliant and unique thing is that station staff can change any of this AR content easily, in near-real-time, thanks to our proprietary AR Content-Management-System. This system gives clients control - think of it like a no-code solution for AR.

Creating and changing the AR content couldn't be easier. It's web-based -- using all major browsers. It's really intuitive - Content can be updated by anyone, needing no technical ability. It's no harder than filling in boxes and copy-and-pasting links.

So stations can turn their own data-sets, or any non-AR information, into AR-content to make travel for disabled people less stressful and more enjoyable.

For instance, station staff could use the system to add AR content about:

1. Platforms -- way-finding graphical layouts of the platforms, which are visually engaging,
2. Trains -- passengers can engage with layout, seating, facilities etc
3. Time-tables -- can be updated
4. Delays -- notifications with live delay information.
5. Hospitality information -- where to locate refreshments, toilets, help desks, meeting points, lifts etc.

This project won't just benefit disabled passengers, it will bring financial stability and added revenue to the railway industry, bringing many more passengers back to train travel, through improved customer experience. And it will empower station staff to communicate easily with their passengers. Now Augmented Reality can support disabled passengers, and indeed all passengers, to make travel so much easier and more enjoyable.